Carbon-fibre-composites-in-the-loop for non-destructive, experimental validation of resilient, integrated systems for net-zero aircraft

This project will create non-destructive, carbon-fibre-composite-in-the-loop testing methods for efficient, experimentally validated design of integrated electrical power and carbon fibre composite (CFC) systems. This will be achieved by the design and application of hardware-in-the-loop based methodologies: a real time, time variant model of the electrical and thermal response of a CFC structural component will be implemented with a hardware test rig representing a sub-section of an aircraft electrical power system. This new application of hardware-in-the-loop capability will enable the experimental investigation of critical design interdependencies and tuneable design parameters at the design interface of electrical power and CFC structural systems, including capture of failure modes of CFC due to electrical current conduction, without the destruction of a panel of CFC for each test. Hence this research directly supports the accelerated design of integrated systems for next generation aircraft, supporting both light-weighting and electrification agendas which are critical technology enablers for decarbonisation of flight.
To enable the efficient, experimentally validated design of integrated systems, the project will first identify sections of an integrated system where an electrical fault is likely to occur, the failure modes and verify the key parameters required for a time variant electrical model of the response of a CFC during normal and faulted conditions. As CFCs degrade during electrical conduction due to Joule heating of the conducting pathway through CFRP, these models will also capture the thermal response of the CFC. From this, an experimentally validated, exemplar real time model of the CFC used in this application will be developed to form a CFC-in-the-loop model for use with an experimental test rig of a sub-system. These models will verify the key parameters which influence the response for the baseline layups under investigation. The project will create a methodology to translate the time variant model of the electrical and thermal response into a real time model, which maintains behaviour of critical parameters at an appropriate level of detail.
Subsequently the real time model will be implemented with an experimental test rig of the sub-section of electrical power system of interest, to create a CFC-in-the-loop set up. This will have appropriate fault throwing capability. The project will explore and implement methods to design the interface between the physical, experimental test rig and the CFC in the loop model. The response will be validated by comparison of the response to failure modes between the CFC in the loop model and a physical CFC panel. The resulting experimental setup capability will be used for validation and verification of systems design rules and electrical power and structural CFC system interdependencies for resilient, integrated systems design.